The function of cell stress-associated RNA binding proteins in cancer.

The aim of this project is to elucidate the molecular mechanisms underlying the formation of these pathological amyloid-type ultrastructures, seeking to understand their impact on cancer cell motility, growth/division.